The Role of Prp in Alzheimers Disease

Technical abstract
Both the amyloid precursor protein (APP) and and PrPC are subject to proteolytic cleavage by the same zinc metalloproteases. We therefore tested the involvement of PrPC in the proteolytic processing of APP and showed the cellular production of the neurotoxic Abeta is regulated by PrPC. We now aim to examine whether this finding has implications for both Alzheimers and prion diseases. The following will be addressed: Does a decrease in PrP expression increase the progression of AD? Does A? contribute to the neurodegeneration seen in prion disease? Do A? levels alter over time in PrP knockout vs wild type mice? Do A? levels increase during the course of prion infection? Do mutations in PrP that give rise to spontaneous prion disease (e.g. P101L) increase the levels of A? in the brain.